Demonstrating proof of concept for inclusive antenatal education

It is well proven that the physical changes a woman experiences after having children can have a significant impact on her mental health, whether it's the baby blues, postnatal depression or PTSD following a traumatic birth. Poor maternal mental health outcomes are not only costly to women and their families but the wider society. Where this intersects with poor health literacy the impact can be even more devastating and isolating. Now, imagine a service that is responsive to every stage of your birthing journey, allaying fears you didn't even know you had -- all at the touch of a button in your native language. Would that put your mind at ease?

Muther Tongue is an evidence-based online multilingual education programme for mums to gain confidence and control around their transition to parenthood, before and after childbirth. Our goal is to make birth preparation education more inclusive, personalised and safer for all women, thereby reducing any stress and anxiety. Designed to fit around the modern woman's life, users are able to stream bitesize videos anywhere from any device -- delivered by experienced NHS practitioners in a woman's mother tongue.